BeaconAD+ - Detecting and eliminating Ad-fraud through an advanced blockchain and AI-enabled machine learning web analytics tool.

"Digital advertising has grown significantly with many companies adopting social media platforms to supplement their marketing activities. The current market for digital ads is worth over £145 billion and is expected to exceed £250 billion by 2020\. While digital marketing is helping companies around the world reach out to existing and potential clients, its full potential is not being realised and companies are losing significant amounts of their ad-spend because of the existence of Ad-fraud. Business Insider UK estimates that global advertising revenue wasted reached £11.6 billion in 2017\.

To counter this, we are developing the first ever Ad-fraud elimination platform that **combines three innovative technologies in a new and unique manner** to both generate accurate conclusions and insights about the validity of user activity on a digital asset using digital journey mapping and use a peer validation process to confirm their authenticity. The platform effectively filters out fraudulent and non-genuine activity in real time, thus alleviating the problem of Ad-fraud.

This is a ground-breaking concept, incomparable to the current state-of-the-art. Our solution will offer the following advantages over technologies available on the market:

**1\.****Enhanced Ad-fraud predictive power** -- BeaconAD+ is equipped with adaptive machine learning, through which the platform continuously learns from false positives and improves the predictive power over time, both globally and on a per click basis.

**2\.****Blockchain technology** means that the validity knowledge base (which anonymously records the validity or otherwise of a given entity (whether they are a bot or not)) is kept in secure and non-manipulatable blockchains.

**3\.****Proactive** -- the combination of blockchain and journey mapping gives BeaconAD+ powerful predictive capabilities, enabling it to act on fraudulent action before a page loads, thereby protecting ad banners against random spikes in bot traffic and skewed analytics.

**4\.****Accurate Ad-fraud determination** -- all the system efficiencies combined enable BeaconAD+ to identify up to 99.9% of all fraudulent activity, be it human based or based on 'bot' technology.

**5\.****Interoperability** -- BeaconAD+ works on all digital platforms and protects digital ads on all ad servers, no matter its geographical location.

Our mission is to drive transparency, authenticity and intelligence in online marketing. There is presently no solution on the market that combats Ad-fraud by adopting a triple-pronged approach such as ours. Through BeaconAD+ we aspire to eliminate digital Ad-fraud, unlocking the true potential of digital marketing, to improve business productivity and help businesses better understand and serve society."